Pushchair Innovation

Nobebop’s mission is to provide modern parents with creative and innovative ideas that help them really enjoy the journey of parenthood. We want to shake up the nursery category, delivering better function through great design, manufacturing products that look good, feel good and have real appeal to both mums and dads.

We will create a revolution in the area of ride and handling with our launch pushchair, which features never before used, patented suspension to deliver superior handling for parents and a smoother ride for their little people.

We will continue this journey with future innovations, studying the relationship between parent and child, developing products that bring them closer together through fun and function. We will challenge existing brands with our creativity and work hard to create a loyal base of passionate customers who appreciate how our products have helped them on their own personal journey.